Transcranial magnetic stimulation studies of cortical areas in visual search in the lab and the real-world

The work will establish how we scan our visual environment, what we remember of it and how we respond to it with our actions. Which parts of our brain are involved in how we see, to some extent depends on what we are going to do with the information (move one s eyes, head, point etc). How we view a scene also changes with expectations and expertise and this work will establish how our brians build up an expectation to make predctions about the world. As part of the deveopment of my reserach it will build on taking laboratory findings to real world situations.

Technical abstract
This grant is based on an incremental approach to the understanding of natural search behaviour. The work is cumulative and based on pilot data for three of the four phases of work. Based on previous work in my lab, which showed that the role of the PPC changed as a function of learning, the proposal explores the role of several other brain areas, often neglected in the search literature and does so in the context of understanding serach in realistic scenes. The standard views of visual search are based on na?ve subjects and search arrays using unfamiliar shapes on uniform backgrounds. When we do searches for objects in the real world, however, we do so in familiar scenes: You look for your car keys in your handbag, your diary on your desk etc. Even in what might be considered novel situations we bring a lot of prior knowledge to the scene, i.e. statistical knowledge of the objects in the scene. This proposal examines the changes in search strategy and involvement of brain areas as a function of statistical regularity, context, memory, response and salience. The work will build incrementally from the simple geometric arrays through to the use of geometric arrays with varied statistical properties, to photographs of real scenes and finally search in a real 3-D environment. In each phase we will use transcranial magnetic stimulation, based on individual fMRI co-ordinates, to interfere with the functions of PPC, FEF, DLPFC, SEF and extrastriate cortex and we will apply TMS in offline and online paradigms, the former to establish basic functions, the latter to parse the timing of them. In pilot work we have discovered that the role of the PPC and FEF changes as a function of the response mode ? saccades or key press. In most search experiments subjects make a key press to indicate their decision about the array but in real world search responses are usually eye movements, pointing or reaching movements, or whole body movements towards the discovered object. We will therefore examine the roles of the areas under investigation as a function of response in close detail.